Queen's University Belfast and Fox Building and Engineering Limited KTP 24_25 R3

To develop internal expertise to accurately track and report on whole life carbon emissions in company operations and construction projects, and to establish a lower carbon supply chain with demonstrable metrics, to help clients address their net zero goals.